Understanding and controlling dye transfer in the laundry process

Understanding and controlling textile dye leaching and transfer during the laundry process is important for preserving the appearance and lifetime of clothing, as well as offering several environmental benefits. This project aims to explore the fundamental mechanisms behind new causes of laundry dye transfer that have resulted from changes in textile fibre content, dyeing processes and washing conditions, employing sophisticated analytical techniques to map the mobility of dye molecules as a function of detergent composition, mechanical action, temperature and time. Physiochemical models of dye desorption and re-adsorption from different textile surfaces will be developed and used to direct optimum detergent formulations and technology development for dye transfer control.